Makerversity Remote Community Membership

Our community is vibrant and collaborative, but is very location specific in the same way a large corporation or university might be. Barriers to entry are as low as we have been able to make them (20% of our memberships are free) but if you don’t live in London or Amsterdam you’re still out of luck. While we are looking to expand to campuses elsewhere, we are more interested in how we can creatively approach the challenge of designing and building the same community, interdisciplinary collaboration and innovation without the need to operate at the scale we do in London and Amsterdam. Simply, our operation would not work in most towns and cities where smaller creative communities do not allow us to operate a space-led coworking business at large enough scale to be viable. This means we need to find another way to bring creative people together - as we believe it is the community more than the tools or space that is the magic ingredient pushing our members innovations forward.